MorphoCam: Adding depth to camera trap analyses

Imaging technology is now widely used to monitor biodiversity across the world. Camera traps, in particular, are one of the most popular imaging platforms available and have been used in a wide range of studies and wildlife monitoring programmes in different ecosystems. When coupled with robust statistical frameworks, camera trap imagery can be used to produce precise population density estimates for marked species (e.g. leopards, spotted hyaenas) which are vital for understanding population status and evaluating conservation interventions. Moreover, through photogrammetry, camera trap images can provide valuable information on animal morphometrics from which demographic status and body condition can be inferred. When applied to an adequate sample of a population these data can provide further insight on population health and viability.
While automated camera trap image processing has advanced considerably in recent years with several software applications now enabling automatic species classification and individual identification of marked species (e.g. TrapTagger, WildBook), there are no user-friendly software pipelines available to facilitate unmarked species density estimation or automated photogrammetry for measuring morphometrics. These applications require ancillary data from camera trap images (eg. distance to animal) which are challenging to acquire automatically, hence these tasks are only ever performed manually on smaller, more manageable datasets.
Through this grant, we aim to develop a software pipeline, called MorphoCam, capable of automatically and accurately estimating distance to animals detected in camera trap images to facilitate camera trap distance sampling approaches for unmarked species density estimation. We will achieve this by leveraging new AI tools that have recently been released for monocular depth estimation and incorporate novel approaches for calibration to the metric scale. We will also develop a separate pipeline to facilitate manual and automated morphometric measurements of detected animals. We will build a user-friendly GUI that will allow users to make metric measurement on images directly and exploit pose estimation frameworks to build deformable models of photographed animals to facilitate 3D reconstruction. Importantly, we will deploy these tools on the TrapTagger system, an open-source web-application for automated processing of camera trap imagery that is maintained by WildEye Conservation. Integrating MorphoCam with TrapTagger will provide users of our tool with a complete end to end pipeline that will enable seamless transitioning from initial processing stages (e.g. species classification) to the functionality of MorphoCam.
Our proposed software pipeline has the potential to transform wildlife monitoring. Most animal species detected by camera traps are unmarked and often not considered for further analyses due to processing and analytical constraints; MorphoCam will overcome these challenges and allow researchers and conservationists to maximise species density/abundance outputs from camera trap surveys. The morphometrics functionality within our tool will also expand the range of analyses that will be possible with camera trap imagery. In addition to facilitating population health and demographic analyses, we expect that this component will lead to significant innovation by providing a non-invasive means to measure animal body dimensions for a wide range of species. MorphoCam could also be adapted for other purposes beyond camera trap imagery. For example, the tool could be applied to aerial survey imagery and provide a means of assessing demographic compositions for larger species visible from the air.